Cross Vector Hub (R3A)

Cross-Vector Energy Hubs can leverage the flexibility of both Electrical and Gas technologies to support the electricity system and release grid capacity via coordination of these parallel energy vectors. The project builds and demonstrates a planning and simulation toolset that evaluates the Cross-Vector Energy Hub, allowing both DNOs and prospective Energy Hub developers/owners to simulate the coordination of electrical and gas technology components. The toolset models the control of device portfolios as configured by user, quantifying the value of constraint-limitation and feasible device coordination (_technical_), which can then feed into assessment of the commercial value for such coordination (_economic_).